Sparrowhawk Project

Air travel has brought families and nations together and connected the remotest places on our globe. It has brought opportunities and enabled the dreams of many. But air travel should not cost us our planet.

Business and regional aviation will only remain environmentally and socially acceptable if aircraft propulsion systems are developed that can operate with zero polluting emissions. These zero emissions propulsion systems must also deliver strong economics and the necessary aircraft payload-range performance needed for practical airline and business use. Due to poor energy density restricting aircraft range, there is now the recognition that batteries and gaseous hydrogen propulsion systems are a false dawn for aviation and more innovative solutions are needed.

ZeAero (Zero Emissions Aerospace), Intelligent Energy, Rockfort Engineering, Wessington Cryogenics and the National Composites Centre through the Sparrowhawk project are actively developing a novel modular liquid hydrogen-electric aircraft propulsion system that produces zero damaging emissions in operation and achieves class leading power density and specific energy. It achieves this through the application of multiple innovative design features to promote safety and efficiency. This propulsion system will:

1) deliver zero emissions in service -- benefiting the environment,

2) reduce aircraft maintenance and operating costs -- compared to current aviation propulsion units, and

3) not compromise on the high safety standards demanded by the aviation industry.

The consortium for this industry-leading zero emissions propulsion system project includes the following UK companies and is led by ZeAero the lead developer of this system who are experts in the development of novel non-polluting aviation technologies and aircraft design. Rockfort Engineering who are specialists in EV powertrains, batteries and ancillary systems providing consultancy and low volume design and build services. Wessington Cryogenics, a global leader in the design and manufacture of cryogenic storage vessels for research and industrial applications. The National Composites Centre who are the UK's Centre of Excellence for Composites R&D and a world leader in composite technology, and Intelligent Energy a world leading hydrogen fuel cell manufacturer with 23 years' experience and products across eight industries.

Together our capabilities, experience and proprietary solutions for the field of zero emissions and hydrogen aviation will make practical non-polluting flight possible.